Making sensors a commodity

Enabling the Internet of Things (IoT) by making it easy to plug together a set of modules to measure the world around us. The project will work out the optimum combination of sensors to use inside buildings and outdoors to detect the presence of people (without identifying individuals) and other information about the environment, such as weather. TfL will place devices in bus shelters in London. This information will be made available to innovative app developers to improve public transport information for buses, for example letting you know if the next bus at your bus stop is likely to be full and suggesting an alternative. The indoor version will be used to improve energy monitoring to help cut fuel bills and reduce carbon emissions.